KS01 June 2014

KIM Software have undertaken to become certified in ISO 27001 - the international standard for information security which entails the implementation of an Information Security Management System (ISMS). This underpins KIM Software's absolute commitment to the security of client, business and personal data and demonstrates our continuous focus in helping clients do business in the most efficient, effective and secure way.